Engaging the visual system: using immersive training to improve sight loss in stroke

Vision loss following stroke can occur at a young age, can severely affect quality of life, and yet currently has very limited treatment or rehabilitation options. A visual field deficit is the most common form of vision loss following a stroke to visual cortex, particularly when primary visual cortex (V1) is affected. In many cases, however, people are still able to perform some visual processing within the area of vision loss (known as residual vision or blindsight). Over the past decade we, and others, have identified neural pathways that bypass V1, providing an alternative route for visual information to reach the cortex in these patients. More recently, we have run longitudinal rehabilitation studies requiring stroke survivors with visual field deficits to detect or discriminate visual stimuli in the blind region daily for up to 6 months. These training programmes have significantly improved vision, and were accompanied by evidence of improved neural function in residual visual pathways. However, there are several limitations to these laptop-based training programmes: 1) participants often find them monotonous and unengaging, which decreases motivation to complete the training, 2) participants find it difficult to set up the training themselves and 3) it is challenging to monitor eye position and determine if participants are fixating correctly.
The aim of the current proposal is to produce a suite of virtual reality training programmes, based on our previous studies, that can improve visual function in those with visual field loss. A specialist VR programmer will be contracted to help design and develop engaging, game-like programmes on a standalone VR device that can be used at home. This means that the programmes will not only be engaging, but also straightforward to use. Moreover, the device will include eye tracking to ensure that all training is presented to the impaired region of the visual field.
Once the programmes have been tested and approved by the research team, a group of healthy, older volunteers will each use the training programme suite for 2 weeks to test the ease of use, level of engagement and extent of VR-induced sickness. Their responses will be quantified using training logs and questionnaires, alongside semi-structured interviews. This feedback will be used to modify the training programmes. The second stage of testing will recruit people with visual field deficits, some of whom have previously participated in our research studies. This stage of training will be for 30 days and improvements in visual function within the blind region will be quantified alongside the measures collected from healthy controls.
Throughout the project there will be feedback from a public and patient involvement group in addition to active engagement across participants, the research team and the VR programmer. Once this project is complete and the final suite of training programmes is available, the next stage of the wider research programme will involve a randomised clinical trial of the training over a longer period (6 months), combined with neuroimaging and behavioural measures. The long-term goal is to produce an engaging rehabilitation programme that is validated as being effective at restoring vision and can be widely offered as a therapy for this underserved patient population.